Non-invasive coronary thrombus imaging to define the cause of acute myocardial infarction

We now have very sensitive blood tests that can pick up damage to the heart and find patients who have had a heart attack. However, whilst this is welcome, it does not identify what causes the heart attack and can sometimes pick up other conditions that cause a strain on the heart. The classic cause of a heart attack is when a blood clot forms on fatty deposits within the heart arteries. This leads to treating patients with blood thinning medication, and this is very effective and saves lives. However, many apparent heart attacks are not caused by blood clots and some may be caused by bloods but pass unrecognised.

In this proposal, we will test an exciting new imaging test that can 'see' from outside the body whether there is a blood clot in the heart arteries. We have developed a new technique using a sophisticated scanning technique called positron emission tomography. This uses trace amounts of radiation that is incorporated into a smart probe that only sticks to blood clots. For the first time, we will be able to see which types of heart attacks are caused by blood clots and where these clots have originated from. This could provide a major new way of assessing patients to ensure they get the right diagnosis and the right treatment. This could ultimately improve the outcomes of or patients with heart attacks.

Technical abstract
Much of the diagnosis, categorisation and management of acute myocardial infarction relies on the demonstration of acute coronary thrombosis. This can be very challenging to determine definitively, especially in patients with acute myocardial infarction and non-obstructive coronary arteries, or those with potential coronary causes of type 2 myocardial infarction. We have recently validated a thrombus-specific radiotracer, 18F-GP1, which binds with high specificity to the activated glycoprotein IIb/IIIa receptor on platelets. In preliminary data, we have demonstrated the feasibility of detecting in vivo intracoronary thrombus in patients with coronary atherothrombosis, spontaneous coronary artery dissection and coronary thromboembolism. Here, we propose to determine the prevalence of coronary thrombosis in patients presenting with acute myocardial infarction of uncertain aetiology, and further evaluate its added clinical value in aiding the diagnosis and treatment of these patients. This represents an outstanding training opportunity in cardiovascular imaging and experimental medicine for Dr Balmforth's proposed Clinical Training Research Fellowship.